Understanding the experiences and perspectives of children who have been "criminally exploited" - reframing the debate.

The aim of this thesis is to reframe the debate surrounding "child criminal exploitation", by putting children's voices, experiences and understandings at the front of discussions. There is insufficient academic literature exploring the views and perceptions of children in England on their experiences of "criminal exploitation" broadly defined - beyond "gangs", "county lines" and "youth violence" - and how these experiences can help inform responses (Marshall, 2021). It is important to directly listen to children's views, including those framed by adults as vulnerable, so as not to marginalise their experiences (Ellism, Hickle and Warrington, 2023).